When an adult with learning disability goes missing: a mixed methods study to inform prevention and response

Individuals with learning disabilities can show wandering behaviours or have difficulties navigating independently, and with a reduced sense of danger they are vulnerable to a range of risks in the environment (e.g., roads/traffic, bodies of water, hiding) and victimisation. This vulnerability can result in them going missing and being reported to the police, particularly when the individual is in adulthood and living relatively independently. Importantly, police lack critical knowledge/training regarding the behaviours/actions associated with missing adults with learning disabilities and how to make operational decisions. Furthermore, families/carers can experience anxiety and uncertainty, putting in place potentially unnecessary restrictions to prevent future missing incidents, which simultaneously reduce independence and quality of life for the individual with a learning disability. Despite the high frequency of missing episodes, elevated risks and negative outcomes, there is a critical absence of research in this area. This studentship seeks to address this by conceptualising missing as a psychological journey, enriched by social, material and emotional dimensions, to understand: what the antecedent risk and protective factors for missing episodes are; what happens while an adult with a learning disability is missing; how families/carers experience and respond to individuals going missing and what strategies are used to prevent missing. With a focus on minimising risk whilst maximising independence, agency and control for adults living with a learning disability, this mixed-methods research will explore these issues via analysis of routinely recorded police data; creative interviews with adults with learning disabilities (e.g., using Photo Voice; walking interviews; artwork), and interviews with families/carers. Key outcomes will be the production and dissemination of a range of guidance materials/training for families/carers, police and policy makers to: raise awareness of issues associated with going missing; support a person-centred approach to care planning/prevention of missing incidents; and enhance police response to maximise safe return.